AI Powered Talent Management, Exploring the Effects of Artificial Intelligence Algorithm on Leadership Development

The Fourth Industrial Revolution (4IR), or Industry 4.0, is defined by digital technologies that disrupt
various sectors, functions, society, and humanity. These technologies have the power to transform and
disrupt every industry, according to extensive research. However, the adoption and impact can vary. This
study explores how technology affects human resources or talent management and business success.
Specifically, the researcher's goal is to examine and investigate how artificial intelligence algorithms can
be used to assess the learning gaps of leaders in organisations and use historical personal data of the
individuals, to recommend specific learning interventions for effectiveness and efficiency. This is often
referred to as personalised learning and development enabled by AI capabilities. This subject is vital
because different businesses have unique strategies, and the leaders who are responsible for strategy
execution have unique interests, learning styles, and motivations. However, human resources practitioners
often use generic approaches to develop leaders, which can result in a weak return on investment in
leadership and failure to achieve business objectives. There is a growing adoption of AI in HR with
recruitment and performance being used as common test cases while leadership development is often
overlooked, hence the researcher's choice of leadership development as the scope of the research.
Additionally, leadership is a very imperative driver of organisation success, therefore, a research investment
in leadership has a potential higher return on investment for the organisation. This study will be underpinned
by the theories of the resource-based view (RBV) of organisation capability and technology acceptance
model (TAM) and they will help to investigate the business advantage of having personalised leadership
development and to examine the factors influencing the adoption of AI-powered solutions that delivers
personalised leadership development.
The researcher will also use a quantitative methodology and leverage machine learning to analyse the data
to conclude. Overall, this study will contribute to existing academic discussions about the impact of AI on
leadership development and its implication for business success